Manchester Metropolitan University and ServicePower technologies plc

To develop a cloud computing, automatic staff rostering product with a responsive design user interface which integrates into field service web-based products to provide extra functionality.